SmartWriter: AI Proposals for Interior Design

Interior designers spend too much time on administrative work, which takes away from their creative work and client interactions. Automating proposal and brief creation can boost productivity. This project explores an AI solution to generate personalized proposals and briefs.